Impactor- Revolutionary catapult mechanism concrete breaker excavator attachment

Webster Technologies' position as a construction equipment designer, hire company and service provider has led to them identifying unmet needs in excavator breaker attachments. Current technology has changed little in 40 years. Our disruptive design uses a catapult mechanism, powered by conventional hydraulics to deliver three times blow energy of excavators of comparable size. This translates into greater machine utility, tackling more jobs with the same machine. Our prototypes require less power input to do the same work and have been reported to be quieter in trial runs. They will allow users to work faster, reducing infrastructure downtime, completing projects faster or producing primary aggregates faster. In this project we will advance manufacturability of our disruptive breaker attachment. We will test extensively, both at subassembly level to eliminate the final technical challenges and at whole system prototype to validate performance and efficiency savings. Our existing contacts with plant hire, licenced manufacturing and component manufacturing companies provide several enviable routes to market. We expect first sales within 18 months and have a plan to achieve revenues of £11.5m in five years.